Intelligent Autonomous Digital Construction Machines

The purpose of this collaborative project between JCB, MIRA and Leica Geosystems is to research future construction techniques involving a combination of automation, information technology and machine guidance. With expertise in their representative fields, the partners will look to enhance the efficiency of construction by optimising the generation, use and sharing of work-site data throughout the construction process. The novel technologies to be explored will realise measurable reductions in lead-times, fuel consumption and carbon impact whilst improving quality, work accuracy and improving job site safety.